MSSL Consolidated Grant 2013-16

This consolidated grant application comprises a portfolio of related projects across the fields of astrophysics, planetary sciences, solar physics, space plasma physics and instrumentation. Each individual project has clear objectives and the projects are generally grouped into three themes: Astrophysics; Solar System and Instrumentation.
In all areas the research builds upon our science expertise and the opportunities comming from our provision and support of space assets. However our programme is by no means limited by MSSL hardware exploitation or even the exploitation of missions flying our hardware. Rather, every route available is considered when gathering the data necessary to understand the science questions that we address and that have been identified by STFC as being important.
The consolidated grant also sets the foundation for the expoitation of future missions including Gaia, JWST and Solar Orbiter.

In Astrophysics we seek to better understand: a universe that is heavily obscured by dust; inflow of material onto black holes (of all scales); the dynamics and formation history of the Milky Way and other galaxies; the nature of gamma-ray sources discovered by the Fermi spacecraft, many of which are presently un-identified; gamma-ray bursts (natures greatest explosions) and their environs; the origin of magnetic fields on the largest-scale; the energy spectra of neutrinos produced by active galactic nuclei and stars; and the transportation of particles and radiation in extreme astrophysics environments.

In our Solar System Research we study: plasma-neutral interactions (important in understanding the interaction of the solar wind with atmospheres); the effect of the solar wind on Saturn's enormous magnetosphere; auroral acceleration mechanisms which drive such phenomena as the northern lights; various parts of the Earth's protective magnetic sheath including the magnetotail, substorms, magnetopause and the role of magnetic reconnection; properties of global coronal waves on the Sun; sun-quakes and there relation to eruption events; the formation of the solar wind; the role of flux ropes in solar eruptions; and surface formation processes on Mars and the Moon - two objects very different to the Earth in this respect.

Our Instrumentation research includes the development of novel, miniaturised plasma analysers and <0.1K coolers.

Potential impact
MSSL's Science and Technology Research and Development programme, supported through successive rolling grants has enabled the following impacts:
The creation of novel technologies and the associated space engineering capability has allowed MSSL to engage with industry to secure major contracts and deliver state-of-the-art space hardware. By working together MSSL has been able to enhance the turnover of businesses and secure greater market share. Some examples are given below:
1. In the case of e2V CCD's MSSL has played a major role in securing their selection on space missions (e.g. Euclid) and thereby helped e2v develop their products further. MSSL has also undertaken contracted work in which e2v CCDs have been procured and characterised (e.g. GOES and Hinode FPP contract to Lockheed Martin).
2. In the case of Gaia MSSL worked closely with UK Astrium in key detector chain and science related areas both to ensure the scientific effectiveness of the mirror, and to enable Astrium-UK's selection as prime contractor with associated benefits to the UK economy.
3. MSSL has successfully bid for commercial contracts thus providing a service to the space technology supply chain.
4. Our development of kinetic penetrator technologies has formed the basis of on-going ESA-funded work led by Astrium-UK
An STFC-funded CLASP project involves the application of techniques developed from our expertise in handling and analysing large data sets in solar physics (Hinode and earlier missions) to the health sector, vis a hospital intensive care unit. Phase 2 of the project foresees the development of market-place products which will very significantly benefit patient care and the cost effectiveness of such units.
There can be no doubt that space science is an inspirational subject and its promotion has real benefit to the UK economy through greater interest in STEM subjects and a generally greater understanding of science and technology amongst the public. MSSL is very heavily engaged in a programme of outreach both through the Media and through more direct contact. MSSL staff are often seen on TV and heard on the Radio with Dr Lucie Green and Professor Andrew Coates particularly notable. Dr Green held a Royal Society Dorothy Hodgkin Fellowship in Solar Physics which explicitly allowed flexibility to allow time for outreach activities. She co-presented the BBC/Open University programmes Final Frontier and Stardate, and recently the BBC's Back to Earth programmes, which formed part of the hugely successful Stargazing series. In 2009 she won the Royal Society's Kohn Award for public engagement and it has recently been agreed that she will take up a 50/50 academic post shared between solar physics and public outreach/education policy. Our staff, in a purely voluntary capacity, engage in a programme of schools and general public outreach which includes: family open days, teacher training, primary and secondary school talks and workshops, secondary school careers events and adult education talks. The outreach programme gives over 7,000 people each year direct contact with our scientists and engineers.
UCL is London's only Beacon of Public Engagement, indicating its outreach excellence, and providing an institutional framework for outreach activities.
Our expertise in Systems Engineering and Project Management, arising in part from our prior Rolling Grant instrument development activities, has been made available to industrial customers in training programmes through the MSSL-hosted Centre for Systems Engineering. Its clients include EADS Astrium, BAE Systems, BP, Selex, General Dynamics, and Ultra Electronics. Often this has formed part of a general company capability uplift initiative (e.g. with Ultra we have delivered more than 20 courses to improve their capability and performance and have included direct consultancy as part of a broader portfolio of support).